University of Hull and Centrica Storage Limited (P1)

To design, develop and upscale a combination of electrochemical technologies for the purification of waste water contaminated with chemicals. To provide a disruptive technology for the gas processing sector, with significant commercial, societal and environmental benefits.